TOGEN - A Rolling Motion Energy Capture Device for Tyre Pressure Maintenance presented by FUSION INNOVATIONS LTD

The project is an opportunity to complete a proof of concept on a highly innovative patent
pending TOGEN tyre pressure monitoring and maintenance device. The device is unique in
that it has found a way of harvesting the large amounts of energy (up to 100G) that can be
produced in rolling motion and turns it into air flow and electricity. TOGEN is a spin off
product from our highly successful ECORR TSB IDP6 feasibility study for disruptive
technologies in low carbon vehicles with the University of Birmingham.
TOGEN is a mechanically simple yet electronically complex device that sits within the tyre
and is connected to the valve like todays TPMS products.
The TPMS market we are expecting TOGEN to have a major competitive advantage over is
being driven by legislative change that should see TPMS systems be fitted on every road tyre
in the world by 2020. Legislation is already forcing automotive OEM’s to fit TPMS on new
models throughout Europe and the USA. This is expected to then be applicable to all new
vehicles by 2014. The Global tyre market is also expected to reach 1.72bn units by 2015.
Following the same successful formula of our ECORR feasibility project this projects
objective over 12 months are to:
• Produce 10 work packages working concurrently to produce a risk averse development
strategy.
• Work with the University of Birmingham and Potenza Technology for simulation, control
and physical testing to build a technical proof of concept.
• Develop the algorithms required to control the harvesting.
• Prove a cost effective and manufacturing solution is possible.
• Prove the design can operate effectively without having an impact on vehicle NVH.
• Prove the product can be reliable when operating in its hostile environment.
• Develop a strategy and plan for development up to licensing.
• Take the POC results and develop a partnership with UK OEM and TPMS manufacturers.
• Take the business case forward and bring in external investors.